Science and technology providing solutions to global challenges - Interactive teaching resources for Key STage 3 and 4 and Post 16 students

The STFC Futures programme provides a rich and exciting context to engage students with frontier science and technology research, through exploring how skills and technology originally developed to address fundamental research questions are providing solutions to complex challenges faced by society today.